Improving sleep after stroke: a behavioural intervention for treating post-stroke insomnia (ISLES)

Sleep difficulties are common following stroke. It is estimated that one in six people worldwide will have a stroke in their lifetime and between a third and half may experience insomnia or insomnia symptoms following stroke. Poor sleep can impact an individual's ability to concentrate, communicate, socialise and perform daily activities. It may also affect their sense of identity and their own and carer's quality of life. Current nonpharmacological treatments for sleep difficulties are limited and we do not have a clear idea of whether they work, and how well they are suited for individuals following stroke. In collaboration with Stroke Association Scotland and using a variety of research methodologies, the present project aims to synthesise and collect data that would allow us to gain a better understanding of treatments for post-stroke sleep difficulties and help people better adjust to their life after stroke. This knowledge will also contribute to the development and evaluation of a brief behavioural therapy intervention tailored to meet the needs of people affected by stroke experiencing sleep difficulties.